Inorganic Quantum Dot-Organic Hybrid Materials for Renewable Energy Technologies

Due to the ever-increasing demand for electricity, and thus of fossil fuels, research in developing efficient renewable energy technologies is imperative. This project aims to examine the optoelectronic properties of synthesised inorganic quantum dot-organic singlet fission hybrid materials to efficiently produce photons of sufficient energy such that the inherent thermalisation losses associated with silicon solar cells may be reduced.